London South Bank University and Yeo Valley Farms (Production) Limited KTP 25_26 R1

To develop an innovative optimisation framework for Yeo Valley's food processing facility, enhancing energy efficiency, resource management, and sustainability. By integrating zero-carbon heating, cooling, and advanced water processing, the project will drive cost savings and emissions reduction, reinforcing Yeo Valley's position as a leader in sustainable food production.